Newcastle University and Statebourne (Cryogenic) Limited

To understand and utilise Liquefied Natural Gas as an energy source for micro grid (off grid) electric power generators, with a particular focus on emerging markets and their requirements.